Paradox, Conditionals and Possible World Structures

Formal theories of truth aim to preserve the intuition that a sentence A is interchangeable with True 'A'. A central problem for semantic theories of truth is to find a suitable conditional that can be used to formalize this interchange T(A) - A. There exist proposals for adding conditionals to theories of truth, but their resulting theories are complex and do not allow for a proper assessment of the reasoning afforded by the conditional. This project establishes a simple conditional for Kripke-style semantic theories of truth. It combines techniques from modal- and fixed-point semantics.